Rotational Excitations in Solid Hydrogen

The lowest pressure phase of solid hydrogen comprises a hexagonally close packed structure of molecular hydrogen. X-ray and neutron studies can detect the mean nuclear position, but the orientational behaviour is more complicated. Raman spectroscopy at the lowest pressures, shows that the molecules adopt free rotor behaviour. However when pressure increases the identification of the single rotational levels becomes more complicated, as these low frequency bands significantly broaden. This project aims to develop the theory for the Raman signal from an inhibited quantum rotor. Comparing the predicted spectra with experimental data will provide new insight into the nature of the solid phases of hydrogen under pressure.